Mass Bespoke: a digital construction system from Bauman Lyons Architects

This project demonstrates a system, ‘Mass Bespoke’ (MB) that joins parametric design & prefabrication
to assist self/custom home builders. MB enables ease of construction & allows
distributed fabrication, so those with limited experience can build to a high quality, meeting
Passivhaus standards where desired, at a lower cost than traditional building methods.
Whilst discussing prefabricated houses to meet the housing crisis, Design for Homes’ David
Birkbeck said: ‘Prefab works well if you have extensive repetition. But we don’t do repetition
in the UK because… of oddly shaped pieces of land requiring sensitive responses… we have
yet to see a successful example that has broken out from the niche.’ MB Bespoke addresses
this issue by incorporating parametrics into a system that outputs bespoke, modular,
prefabricated houses, the issue of varying land shape & form is ameliorated by overcoming
the previous constraints of repetition. MB brings increased level of cost/build certainty to
early design stages, making building easier to engage with.
Bauman Lyons (BL) propose a £130,514 POC project to develop MB. MB uses parametric
design to enable users to explore various design iterations rapidly & easily, but with enhanced
functionality over that already available by: 1) providing performance, cost & quantity
information up-front 2) outputting files ready for the BIM environment; 3) outputting files
ready for 3rd party software conversion into g-code, to enable pre-fabrication of construction
components; 4) integration of engineering into MB, allowing structural requirements to adapt
automatically with changes to geometries & components. MB seeks to automate the output
requirements for building regulation approvals.
MB satisfies two Government drivers: 1) a need for increased self-build; 2) a need for smart
construction/digital design by 2025. MB will expedite builds, as other components (such as
windows) can be ordered at the same as the MB construction system.